Extending coexistence theory to predict impact of plant invasions on biodiversity

Biodiversity is important for human flourishing, and declining worldwide. Invasions by non-native plant species as a result of human activity represent a threat to ecosystems around the world. The mechanisms of invasions are complex, and methods to predict the outcomes and trajectories of invasions are important and lacking. It is recognised that factors such as niche pre-emption, changes to disturbance regimes, and competitive trade-offs are important in determining the success of invasions and should be included in models. In this project, I will build on existing models of plant invasions, incorporating advances from theoretical community and population ecology, to improve predictions of the dynamics and impacts of future invasions.